Technology Platform for Interactive Exhibitions

The immersive entertainment sector is experiencing rapid growth, driven by the public's appetite for interactive experiences and the availability of new technologies like AI, digital art, and gaming. However, the real-world immersive entertainment sector faces challenges in reliability, scalability, and the integration of diverse technologies into cohesive experiences. Current offerings are limited, unable to fully leverage the potential of these innovations due to the lack of a robust platform.

Our project aims to develop a cutting-edge technology platform that enables unprecedented levels of interactive engagement and personalised audience experiences at scale. By integrating elements of IoT, gaming engines, throughput management tools, and generative AI, this platform will ensure seamless communication between technologies, enhance system reliability, and facilitate the rapid integration of new ideas.

This innovation will not only improve reliability and maintenance, reducing costs and increasing uptime, but also significantly enhance user experiences, through more personalised interactions and a wider range of interactivity. It will ease the development process, allowing for the rapid iteration of new ideas and the extension of existing setups. Furthermore, by potentially evolving into a marketable SaaS product or open-source project, it promises to generate additional revenue streams and enable expansion across the immersive entertainment industry.